Multi-View Videos (Cross platform compatibility)

**Public description**

Happaning is an award-winning, Web3.0 tech-start-up working on ground-breaking technology in video and mixed-reality (AR/VR). With a globally renowned team of industry and technology expertise, Happaning will further advance its patented technology through this Industrial Research project. Alongside endorsements from

TechCrunch, Creative Industries Council and Sir Richard Branson, Happaning won the European Social Innovation Challenge People's Choice Award with their proof-of-concept and will now make it a reality.

**What's HAPPANING?**

The rise of social media and generative AI has caused an era of deep-fakes and misinformation, leading to a growing mistrust of our media, difficulties making informed decisions and a social anxiety epidemic.

_If a picture tells a thousand words and video a thousand pictures... Imagine a thousand videos._

Our revolutionary ViiVid (multi-View Video) media format combines multiples videos to verify time and place, detect post-production edits (including deep-fake videos) while letting viewers move between perspectives as if they're there (Google street view but with video) and it starts with our Happaning app; a crowdsourced location preview app (think Reddit... for live gatherings).

**The How:**

Using Augmented-Reality and trail-blazing video syncing methods, ViiVids, let you navigate between vantage points, allowing you to move inside the videos and see what's happening around you from the perspective of other users.

Currently, videos from different perspectives must be clipped together and synchronised manually to achieve the same experience, while single-perspective videos remain vulnerable to abuse (deep-fakes, careless editing, plain misdirection).

Our transformative solution provides creators/viewers with an alternative to outdated video media formats by:

* Displaying the whole picture from all available viewpoints.
* Verifying time/place
* Detecting post-production edits

**The Why:**

Our purpose/values centre on making media more collaborative, immersive and authentic. The mission is to disrupt the video value chain, by making ViiVids as ubiquitous as videos are today.